INPERSO

INPERSO is a holistic deep renovation programme addressing the building’s entire lifecycle and combining industrialisation and personalisation. The project will deliver inclusive, affordable, efficient, and sustainable renovation, adaptable to various climate zones and building typologies, but focused on residential and heritage buildings. Aiming to deliver a near-market solution, INPERSO is comprised of five highly exploitable, integrated results (IRs) plus an underlying, human-centric methodology for low-carbon renovation. New technological components leveraging the advantages of prefabrication, pre-integration and robotic 3D printing will drastically reduce the time (>50%) and costs (>25%) of construction, and increase resource efficiency, productivity and quality, coupled with waste reduction (>40%). The project highlights the advantages of digital solutions, by integrating scan-to-BIM, AI, AR and ML into the established RE Suite platform, creating a solid foundation for harmonising information flows and addressing the fragmentation challenges of the sector. These resources will also be used to optimise building energy performance and indoor environment quality, as well as improving the energy footprint of the renovation process, in addition to improving working conditions and safety. INPERSO will be demonstrated in Spain, Netherlands, and Greece, forming energy communities and promoting sustainable energy use. Ambitious upscaling and replication plans, supported by green financing and six business models, will be implemented to generate local and EU wide impacts. The Consortium consists of 8 research organisations, 8 SMEs, 2 large enterprises and 3 NPOs, privately investing €4.7M in the project.